Strong electron-nuclear correlations in materials with electronic quantum phase transitions

The aim of the project is to investigate Gidopoulos' theoretical prediction [1] that in a material exhibiting an electronic quantum phase transition, under certain conditions, a small subset of the nuclear vibrations of the material will become strongly anharmonic with a dramatic increase in the corresponding frequencies.
The first stage of the PhD project will be to demonstrate the predicted mechanism in model Hamiltonians (Hubbard Hamiltonian) and model systems (chain of hydrogen atoms). These models can be solved numerically accurately with various techniques, eg exact diagonalisation, quantum Monte Carlo and with electronic structure codes.
In the second (main) stage of the PhD project, the PhD candidate will explore the conditions for the strong enhancement of e-n correlation beyond the adiabatic approximation. The theoretical investigation will be based on the Gidopoulos-Gross (GG) non-adiabatic equations for the electronic and nuclear degrees of freedom.
The final stage of the PhD project will be to implement in one of the electronic structure codes the equations that quantify the strongly anharmonic behaviour of phonons near a quantum phase transition, within and beyond the adiabatic approximation. Even though they do not exhibit quantum phase transitions, molecules are a good testing ground of the effect, because the same strong e-n correlation is predicted to emerge in molecular dissociation, in situations where the molecular electrons are ambivalent (over a small range of distance) whether to delocalise over the molecule or to localise on one of the dissociation fragments. In other words, the predicted mechanism also has important consequences for the vibrational spectroscopy of molecules near dissociation; these will be explored during the project. An obvious and immediate area of technological interest is in phonon mediated super- conductivity. Ultimately, the aim is to search for superconducting materials with high transition temperature by looking for the interplay of phonons and quantum phase transitions in the phase diagram of these materials.

[1] Gidopoulos, Nikitas. "Enhanced electron-phonon coupling near an electronic quantum phase transition." Journal of Physics: Condensed Matter 34, no. 14 (2022): 14LT01.